Energy and cost efficient multi-ton scale hydrogenation

The UK chemicals sector consumes over 41,000GWh (equivalent to four large power plants) to create new molecules used in every item: from fragrances to pharmaceuticals, to electronics materials and batteries.

**Chemical manufacturing** is the **second largest industrial sector** in the UK and the third largest export sector by value. It faces **growing challenges** in:

* reducing its **carbon footprint** and **costs** through **lowering energy use** and **optimising production**
* maintaining **cost competitiveness** with countries that benefit from **lower regulation, energy, and labour** costs

Chemistry uses hundreds of organic chemical reactions. Yet, one reaction is disproportionately used across the board -- addition of hydrogen, hydrogenation. It constitutes 5-10% of all reactions and can be found in ¼ of all synthetic processes. **Hydrogenation** **is one of its most energy-intensive processes, yet it produces little to no waste.** In the UK alone, there are over **2,500 chemical manufacturers**, and more than **15,000 worldwide**, many of which rely on **hydrogenation** as a **core process**.

This project brings a **step change in efficiency and sustainability of hydrogenation** by transforming inefficient batch hydrogenation into efficient scalable continuous hydrogenation manufacturing. Stoli Chem will demonstrate a scalable hydrogenation process with Robinson Brothers Limited to improve their existing hydrogenation process and

• **decrease** heating & mixing energy consumption by 60%

• **decrease** catalyst consumption by 60%

• **decrease** hydrogen consumption by 4%

The technology to achieve the aims is centred around the SABRe reactor technology that was developed and proven at 1,000 ton/year scale by a UK company StoliChem.In this project, we shall expand SABRe's capability creating a **new technology of a****n a****gitated fixed bed SABRe** that enables **precision continuous hydrogenation** to make domestic chemical manufacturing **more efficient** and **scaleable** compared to the internationally used method of **batch hydrogenation**.

This project will

1. Conduct R&D on the hydrogenation of a **waste stream** turning it into a **high-demand global product**, **supplied by Robinson Brothers**, to showcase the reactor's performance in a real-world hydrogenation application.
2. **Develop a SABRe agitated fixed bed hydrogenation reactor** and demonstrate it in an **industrial environment** at Robinson Brothers' site validated through a **100?kg continuous hydrogenation** trial.
3. Demonstrate the **energy** and **material** **savings** of **hydrogenation** **in** **flow**.

The demonstration will de-risk scale-up to 1,500 ton/year heterocycle hydrogenation production and open investment to expand production capacity. For this one process at full scale alone, the estimated savings compared to state of the art batch are expected to be 103,000kg(CO2 equivalent)/year.